Verification of Matching Algorithms for Social Welfare

The main aim of this project is:
To improve the trustworthiness of social welfare schemes which make use of matching algorithms. My focus is on social welfare schemes as people's livelihoods are at stake, and so trustworthiness is paramount.

The key research objectives/research questions are:
Improve the trustworthiness of matching algorithms, by providing formal guarantees about their efficacy. This will ensure that the social welfare schemes in which they are employed achieve desirable outcomes and have no avoidable shortfalls. Without these guarantees, it is possible that lives are being lost unnecessarily in social welfare schemes through inefficiencies in the underlying algorithms.

To achieve these objectives, I will:
Make use of the interactive theorem prover Isabelle/HOL, to provide formal guarantees on matching algorithms. I will implement a matching algorithm in Isabelle/HOL, which will allow me to prove that it has desirable characteristics. This will then show that the schemes which make use of this matching algorithm also have desirable characteristics, which in the case of social welfare schemes could mean saved lives.

The expected novel contributions are:
A formally verified matching algorithm with applications in social welfare schemes.

This PhD is relevant to the following EPSRC research area(s):
Verification and correctness.